AHRC Proposal for Commissioned Research on Mapping Social Design Research and Practice

A nine-month study to map and analyse research and practice in the emerging field of social design, to inform the AHRC about current issues and opportunities, and make recommendations about research needs. Social design is a diffuse set of design-like practices across many fields of application including local and central government, policy areas such as healthcare and international development, as well as being promoted by some activists and non-profit and commercial providers.